Hawking - New generation Cavity QED: a tool for sculpting quantum states

The proposed study aims to examine the interaction between light and matter at a microscopic level, which has significant implications for both fundamental scientific research and technological advancement.
With recent advancements in the fields of photonics and solid-state device technology, researchers can now analyze the interaction between photons and quantum emitters with greater precision and control than ever before. By using new theoretical and numerical tools, this project seeks to expand our understanding of how this interaction can affect the underlying system, not only by altering its energy but also its properties.
Specifically, the study will explore how we can manipulate light to change the electronic properties of quantum objects and create devices that can control electromagnetic fields with microscopic precision.

One potential application of this research is the development of new sub-wavelength optical tweezers that can manipulate individual molecules and particles with unparalleled accuracy. This could have significant implications in fields such as biomedicine, nanotechnology, and materials science.

This research will use both theoretical modeling and experimental testing to investigate the potential applications of these new findings. Ultimately, this study could lead to the creation of new technologies that harness the power of light and quantum mechanics, revolutionizing areas such as healthcare, energy, and telecommunications.

Moreover, through outreach activities and social media, the researcher aims to share her findings with a wider audience, including young people interested in pursuing careers in science and technology. She believe that by promoting scientific literacy and engaging the public in their research, we can foster a greater appreciation for the importance of scientific inquiry and inspire future generations of scientists and innovators.